Network of European and African Researchers on Antimicrobial Resistance (JPIAMR)

Antimicrobial resistance (AMR) is one of the greatest challenges facing healthcare globally. In order to mitigate the effects of AMR, coordinated international action is needed.The Network of European and African Researchers on Antimicrobial Resistance; known as NEAR-AMR, represents a group of experts within multiple disciplines associated with antimicrobial resistance. Expertise includes clinical, pharmacy, veterinary, environmental microbiology, epidemiology, molecular biology and evolution, encompassing a One Health approach to AMR, from leading institutions located throughout Europe and Africa.
We will inform on the strategic direction of the JPIAMR virtual research institute (VRI) as it develops. The overall aim is to ensure international efforts are focused in areas of maximal benefit and results are translatable on continental scales.

Technical abstract
The Network of European and African Researchers on Antimicrobial Resistance; known as NEAR-AMR, represents a group of experts within multiple disciplines associated with antimicrobial resistance. Expertise includes clinical, pharmacy, veterinary, environmental microbiology, epidemiology, molecular biology and evolution, encompassing a One Health approach to AMR, from leading institutions located throughout Europe and Africa.

Our comprehensive geographical spread allows different, country specific insights into our two areas of focus. Firstly, we will determine which common capacity and capability training needs exist for young investigators hoping to establish themselves within any area of AMR research from Europe and Africa. We aim to deliver a white paper on training with a focus on these commonalities at month 12 from both a European and an African standpoint.

NEAR-AMR is also well placed to inform on the preferred profile, and realistic limitations, of global surveillance data sharing platforms, informing expectations on what is possible within a range of existing healthcare infrastructures from multiple geographical settings. We will produce a position paper on a "preferred platform profile" for an optimal global platform for surveillance data sharing which takes into consideration national resource limitations, current and future capabilities of health systems and infrastructure coupled with geographically distinct data requirements which would make the tool as useful as possible.

Both outputs, which will also be included within a dedicated NEAR-AMR website, will inform on the strategic direction of the JPIAMR virtual research institute (VRI) as it develops. The overall aim is to ensure international efforts are focused in areas of maximal benefit and results are translatable on continental scales.

Potential impact
Antimicrobial resistance (AMR) is one of the greatest challenges facing healthcare globally. In order to mitigate the effects of AMR, coordinated international action is needed. The Network of European and African Researchers on Antimicrobial Resistance; known as NEAR-AMR, represents a group of experts within multiple disciplines associated with antimicrobial resistance. Expertise includes clinical, pharmacy, veterinary, environmental microbiology, epidemiology, molecular biology and evolution, encompassing a One Health approach to AMR, from leading institutions located throughout Europe and Africa.

Our comprehensive geographical spread allows different, country specific insights into our two areas of focus. Firstly, we will determine which common capacity and capability training needs exist for young investigators hoping to establish themselves within any area of AMR research from Europe and Africa. We aim to deliver a white paper on training with a focus on these commonalities at month 12 from both a European and an African standpoint.

NEAR-AMR is also well placed to inform on the preferred profile, and realistic limitations, of global surveillance data sharing platforms, informing expectations on what is possible within a range of existing healthcare infrastructures from multiple geographical settings. We will produce a position paper on a "preferred platform profile" for an optimal global platform for surveillance data sharing which takes into consideration national resource limitations, current and future capabilities of health systems and infrastructure coupled with geographically distinct data requirements which would make the tool as useful as possible.

Both outputs, which will also be included within a dedicated NEAR-AMR website, will inform on the strategic direction of the JPIAMR virtual research institute (VRI) as it develops. The overall aim is to ensure international efforts are focused in areas of maximal benefit and results are translatable on continental scales.